University of Bath and Mayden House Limited

To develop, validate and implement statistical models that predict patient engagement and the most effective treatment pathway for each patient, enabling services to deliver more effective and efficient care and identify when a patient is not responding as expected.